The fate of bioactive (allergenic) food proteins in colloidal structures during digestion

Technical abstract
To gain new insights into how aggregated protein networks and protein-stabilised colloidal structures may alter the allergenic potential of foods. Processing-induced protein unfolding and covalent (Maillard) modifications along with digestion breakdown products will be characterised using biophysical and proteomic methods.